Providing Retailers with a Virtual Personal Shopping Assistant (VPSA) to Increase Engagement with their Regular Customers

Retailers who have regular customers are seeing the internet erode brand loyalty, as it is easy
for their customers to shop elsewhere. To reverse that they need to provide more
personalised shopping services delivered by staff in a store.
They recognise consumers are increasingly time poor and are presented by the internet with
too many product choices. Retailers want to offer their valuable customers personalised
services that provide customers with matched solutions without an increase in costs.
Delivering that today is too labour intensive and expensive.
We are looking to provide retailers a central cloud based Virtual Personal Shopping Assistant
(VPSA) designed for retailers; which will provide their customers with personalised shopping
services, delivered by staff in stores, creating the opportunity to upsell and cross sell in the
store.
This requires at its heart innovative technology which uses artificial intelligence and machine
learning to match products to customers and links customers to store staff. Our feasibility and
research gives us confidence that we can do this delivering excellent results.